The University of Essex and Active Software Platform UK Limited KTP 25_26 R4

To develop Artificial Intelligence-integrated tools for the accountancy industry, accelerating and broadening the value traditional accountancy can represent to clients.